The virtual publisher platform

The virtual publisher platform is a simple-to-use, low cost 3D exhibition publishing and marketing tool for the arts and culture sector. It is designed for individual artists, galleries and museums to create, publish and market art and cultural content, online. Unlike other virtual exhibition solutions currently on the market the virtual publisher enables bespoke and off the shelf spaces. It accommodates both 2D and 3D content at high quality and has built in marketing and sales tools designed to deliver a clear demonstrable ROI.

The application has two key components, a set of virtual production tools and an exhibition showcase application that is browser-based, platform agnostic, low-cost, flexible, secure and easy-to-use.

The team have made excellent progress and are currently testing the production tools in the market with target customers. Feedback has been extremely positive and we have identified a number of additional work packages which will have enable us to increase the impact of the innovation and the speed to market .

Expanding quickly into international markets is a key part of the next phase of the commercial strategy. Tracking the positive ROI and environmental impact of the tools with new customers will be be a key part of the marketing strategy.